Industrial photobioreactor for final effluent polishing nutrient recovery from wastewaters and production of biomass for renewable energy

UK and European wastewater industries are struggling to identify and install the technology necessary to meet the ever more stringent demands placed on them through legislation. Such regulations are demanding they produce effluents with lower nutrient contents whilst reducing the energy use of their processes at the same time. Microalgae if used properly can treat these wastewaters in an efficient cost effective manner, but in order to do this at industrial scales a significant step forward in photobioreactor design and conditions is needed especially if the system is to be operated in temperate climates such as Northern Europe. Industrial Phycology has designed a system using the latest methods and technology to meet this challenge, and allow industry to produce effluents that will meet current and future regulations and help prevent eutrophication of the environment.